ATTRACTISS

The aim of ATTRACTISS is to foster the development and embedding of competencies, instruments and governance models with and for national and regional AKIS actors and especially Innovation Support Services (ISS) to enable them to support the discovery of innovative ideas, handle knowledge co-creation and innovation development. ATTRACTISS has 5 specific objectives:
1) Create and facilitate a multi-actor network for knowledge exchange;
2) Improve competencies of Innovation Support Services actors;
3) Provide tools and methods for innovation generation and support;
4) Inspire the organisation of efficient and well-integrated Innovation Support Services;
5) Provide governance models and good examples to embed Innovation Support Services in every member state.